Miniature Aircraft Seat Actuator

CNR Services International Ltd delivers leading-edge engineering design services to a wide
range of industry sectors. From concept generation and development, through the design and
optimisation of the product, to the effective integration into the manufacturing process, CNR's
dedicated team of specialist engineers, designers and scientists help customers achieve the
results they are looking for.
CNR recently designed a self-contained miniature actuator for a specific aerospace customer
application. This innovative product delighted said customer by exceeding size, mass and
performance expectations and was developed in an extremely short period of time which
meant CNR had to compromise on a great many design ideas they had during the
development.
Given that experience, CNR is confident that it is now able to develop a significantly smaller,
lighter and higher performing self-contained electro-hydraulic actuator given a fresh piece of
paper from which to start. This will be done entirely without infringing any foreground IP
resulting from the initial design mentioned above.
During a recent discussion with another customer about the benefits of miniaturising aircraft
actuators, CNR is confident that there is a significant commercial opportunity in premium
(business & 1st class) passenger aircraft seat actuation. This will generate significant
foreground IP for CNR, grow its business substantially and create high value UK jobs.